Reducing Nitrous Oxide (N2O) Emission in Sewage Treatment Works

Reducing Nitrous Oxide (N2O) Emission in Sewage Treatment Works through Simulation of the N2O Production& Emission Pathways via a Machine Learning Assisted Hybrid Model and Critical Control Point Mapping for Practical Implementation